Cyber Security voucher

WewanaPlay are seeking funding to help identify cyber security issues in relation to their 'big data' structure. Solutions will then be created to patch issues in order to reassure potential revenue partners of our respect for data they will share with us.